Develop single-crystal materials for healthcare and green energy applications

This project aims to develop single-crystal materials for healthcare and green energy applications. Single-crystal perovskites possesses exceptional optoelectronic properties and stability and have emerged as a promising material for future devices in healthcare and green energy. In this PhD project, the student will fabricate medical devices using single-crystal materials and investigate their applications to provide good diagnostics and energy harvesting.